Advancing Digital Precision Aquaculture in China (ADPAC)

This project aims to advance digital precision aquaculture in China towards “Aquaculture 4.0”, which is a highly connected and automated cyber-physical system using digital technologies. Aquaculture production in China reached 45.5m ton in 2014 accounting for more than 60% of the global production. However, this sector in China suffers from the extremely low production efficiency, leading to high labour intensity, high consumpiton of energy and water, and severe enviroment pollution. Innovation is urgently needed for a transformation from traditional small-scale to digital industrialised aquaculture. The proposal is a timely response to the needs; it will apply and integrate the latest technologies of advanced sensors, 5G-based Internet of Things, Big Data analytics and automation to pilot highly digital precision aquaculture in China. The system is expected to deliver 10-fold increase in production efficiency. The project will open new business opportunities in China, and the developed solution will be also applicable to aquaculture worldwide.